Finding psychosis subtypes using machine learning, clinical, genetic and multimodal imaging data

This project will address a key challenge in psychiatric neuroscience: Can we change diagnostic boundaries to reflect underlying neurobiological subtypes of mental illnesses? Lately, the Diagnostic and Statistical Manual of Mental Disorders (DSM-V) - the list of diagnostic criteria for psychiatric disorders - has received a lot of negative publicity, with many criticising psychiatric diagnoses for being too categorical and only based on symptoms, and not on underlying neurobiology or other markers. Whilst there is some truth to these claims, it remains very unclear what should replace the DSM-V.

This study will use machine learning techniques (algorithms that can find similarities in very complex - e.g. imaging - data and group similar subjects into clusters) to find subtypes of psychotic disorders in large datasets comprised of subjects with diagnoses of schizophrenia, schizoaffective and bipolar disorders. The data themselves come from brain imaging (functional magnetic resonance imaging and electroencephalography) experiments, and psychological and symptom measures.

Although numerous research groups are currently using machine learning to try to find new subtypes of psychiatric disorders, the downside of this approach can be that the complex data features that these algorithms use to differentiate between illness subtypes are not interpretable in a biological sense. For example, it would be impossible to know just from looking at distinct patterns of electroencephalography (EEG) data whether they were caused by a dysfunction in a specific type of neuron or receptor. We can try to solve this complex problem by using models of how neurons and their receptors generate brain imaging data: from these models, and the imaging data we have, we can estimate the function or dysfunction of specific cell types and receptors. By doing this in all our subjects, and adding this data to the machine learning classifier, we hope to obtain subtypes of psychotic disorders that are interpretable in a biological sense.

The advantages of having illness subtypes that can be understood in biological terms are clear: they ought to lead to better research into the distinct causes of each illness subtype, and better development of subtype-specific treatments.

Technical abstract
It has recently been shown that psychotic illnesses cluster into three neurobiologically distinct 'biotypes' that cut across existing diagnostic boundaries (Clementz et al, 2016, Am J Psych). This clustering was performed on eye movement, structural MRI and raw EEG sensor data, yet schizophrenia is best defined as a disorder of functional connectivity between brain regions, i.e. how they interact with each other. One would therefore predict that using functional connectivity data in clustering analysis would yield much clearer and more biologically-interpretable subgroups (as has recently been shown in major depression, by Drysdale et al, 2017, Nat Med).

In my previous work I have used computational models of how the brain generates EEG data to infer the underlying connectivity between brain areas, and shown that subjects with schizophrenia have abnormal synaptic connectivity in prefrontal and sensory cortex - the same locations of abnormalities in the three proposed biotypes. I now have access to two much larger datasets (each of n>1000) containing 'resting state' fMRI and both resting state and task-based EEG data in subjects with schizophrenia, bipolar disorder, their relatives and healthy controls. Both also contain many clinical (e.g. cognitive and symptom) measures and GWAS data (imputed to 2x10^7 SNP per person).

I will perform connectivity analyses of the fMRI and EEG studies in these large datasets, and then use the connectivity parameters and clinical data to inform clustering analysis. I will use the first dataset to derive the clusters, and then the second dataset to validate these clusters. I will then analyse the clusters' relationships to clinical and genetic data: in particular, testing whether clinical data accentuates or alters the neurobiological cluster boundaries, and whether any cluster has i) an enriched schizophrenic polygenic risk score, and ii) further enrichment of NMDA receptor-related genetic risk variants.

Potential impact
Developing new diagnostic subtypes of mental disorders based on neurobiology rather than symptoms could revolutionise the field in several ways:
i) If new treatments are only effective for one specific subtype of an illness, then knowledge of the subtypes will vastly improve the success rate of clinical trials of those treatments, which have been poor up until now.
ii) Similarly, it will also aid research into their underlying neurobiology, as it will allow us to find group differences in risk factors and disease mechanisms, and develop subtype-specific animal models.
iii) I hope it will also allow us to predict better who is at highest risk for transitioning into a state of mental disorder, and thus prevent the development of mental disorder, rather than just treating its symptoms.